Seaweed trial

Seaspice is a niche brand selling high value seaweed products. We lead on taste and innovationto exploit the nutritional and health benefits of seaweed, which are only just beginning to be understood. Our problem is a sustainable supply of high quality seaweed- so we want to work out how to recreate the essential conditions of the seashore to farm seaweed. This would be a majoir breakthrough for our business and has the potnetial to kick-start an imnportant and valuable industry for the UK